Eddysense Ltd

Large capital assets in Aerospace, Power Generation, Oil/gas and Materials Processing are being run longer and harder. This increases the risk of critical mechanical failures which can have devastating effect. To manage this risk, operators need to have robust, quick and cost effective non-destructive test procedures both in manufacture and in maintenance. Current techniques to detect and quantify critical component cracks such as visual inspection do not satisfy these criteria as they require, dismantling of the component, removal of coatings, cleaning and exposure to carcinogenic penetrant followed by skilled and careful manual analysis and judgments.

The Eddysense technology removes the need for these processes whilst enabling the automatic quantification and recording of smaller cracks in situ. It works on a range of low conductivity materials tradionally not ameanable to eddy current techniques and thus is set to radically transform the inspection regimes of all conductive materials, from high-tech super alloys, carbon composites to stainless and other steels.